Towards accelerating process development of the pharmaceutical agitated filter drying process

Active pharmaceutical ingredients are produced by crystallisation from solution, following which they are filtered, washed, and dried in an agitated filter dryer (AFD). This heats the liquid through the vessel walls whilst the bed is agitated to improve heat and mass transfer, however this agitation causes undesirable particle size changes due to breakage and agglomeration. This research aims to understand how process parameters and initial particle size distribution affect size distribution changes in AFDs, and develop a population balance model to be to predict particle size distribution from a given drying operation.